COALESCe - COmpAct Light Engines for Strontium optical Clocks

Optical lattice clocks offer superior performance (>100x) over competing technologies and are required in scientific research, satellite-free navigators and timing signals for financial trading. However, existing all-optical clocks are complex and expensive and have not met the needs of the markets. In this project we will develop underpinning technology of all-optical clocks, stablised-frequency laser systems, using novel laser sources.